Designing chocolate products with enhanced health, wellbeing and technical performance using AI

Project aim:
Determine a collated portfolio detailing the most important components of chocolate and related
ingredients to provide health, wellbeing (e.g., superior nutrition), or functional (e.g., extended
shelf-life) interest from literature review. Evaluate the potential benefits using legitimate
ingredients and identify optimal processing routes for their respective retention using machine
learning methods, whilst being respectful to potential new nutritional challenges.
This will be supported by practical studies to:
a. Develop a chocolate or confectionery snack with the best nutritional / functional
profile.
b. Develop machine learning models to 1) predict the nutritional/function profile of
chocolate or confectionary snack products; 2) Determine the optimal processing
conditions to maximize the nutritional/functional profile.
c. Demonstrate at least one beneficial effect based on the main nutritional
improvement. As an example, an area of investigation could be interest in cocoa
fibres and/or polyphenols.
Approach:
1. A literature search will be done to:
a. Identify patents to determine which compounds have already been investigated by the
academic and industrial communities,
Docusign Envelope ID: 76D6F02C-F9BB-41B3-A0E6-7DB5E2AC8547
Mondelez CTP Studentship 13
b. In the free space, identify a full list of compounds of interest associated to the
technologies (ingredient and/or process) to make innovative cocoa snack foods with
improved nutritional and/or functional profile
c. The functional, health and well-being compounds available in chocolate
confectionery/cocoa snack foods and associated ingredients
d. Create a dataset using values collected from literature to help build machine learning
models
e. Identify mathematical approaches to model relevant processes in chocolate
manufacturing
Carry out a design of experiments flexing identified ingredient and process factors to create
nutritionally or functionally improved prototypes for evaluation and develop a dataset used to
develop machine learning models. Use Bayesian optimisation and active learning to extend
the design of experiments methods and guide the selection of laboratory trials.
3. Develop machine learning models using existing and prototype data to predict nutritional and
functional performance and determine optimal processing condition. Combine mathematical
equations and process simulation with data-driven machine learning methods via hybrid
modelling.
4. Selection of the best prototypes based on measured composition, including all macronutrients
as well as additional compounds such as polyphenols. Develop a robust methodology to select
the best opportunities to maximise nutritional benefit whilst maintaining functionality and
economic and environmental viability.
5. Develop the chosen product on a pilot scale and demonstrate the beneficial effect in relation
to the improved nutritional or functional profile.
6. Characterise identified ingredients and monitor compounds of interest during chocolate
production through the use of sensors.
7. Identify current and potentially new nutritional challenges that may impact the chocolate
industry as well as traditional and novel processing steps that could be explored to optimise
identified benefits.